Measuring the Societal Benefit of Online Civic 'self-help' Sites

The research will be conducted in four main phases. The first phase will involve an assessment of the existing work in the academic literature and also more specific reports by MySociety and similar groups to profile their online users and the societal value of their sites. We will identify the key gaps in practitioner and academic knowledge, both methodologically and theoretically, and specify our research questions and the sites we will study. Based on this review in the second phase of the research we will design the analysis to provide the type of rich qualitative and quantitative evidence to address our central research questions regarding measuring the sites' impact. In the third phase of the research we will carry our empirical data collection. This will consist of four two-wave panel surveys fielded on the MySociety sites - They Work For You, Fix My Street, Fix My Transport and Write To Them. The surveys will be used to identify the new users and those that are less involved in civic and political matters and from a non-typical participatory background. All individuals participating in wave 1 of the surveys will be invited to take part in an extension to the analysis by completing an online time diary over a three month period following their interaction with the site. First time users will be targeted in particular with follow up invitations. The time diaries will be filled in ideally on a weekly basis and track users social, political and communal activities. Time diarists and those completing wave 1 of the survey will then be invited to complete wave 2 once the time diaries are completed. This will measure levels of social and political trust, social connectedness, and feelings of confidence in their ability to solve their own and other/community/political problems. In the final phase of the research we will conduct online focus groups with selected time diarists and triangulate with survey and time diary data to address the key questions of what motivated participation on the site, if first-time use was converted into further activism how and why that occurred. Once the results are produced we will prepare a report for MySociety and dissemination across the voluntary sector that will summarize our findings and provide recommendations about what tools and actions are most likely to be undertaken by first time users of campaigning and community sites, and how these act as triggers to create the skills confidence and networks to allow them to continue to undertake self-initiated activism. We will also include recommendations on how this 'conversion' can be monitored and measured by organizations. Finally we will prepare a paper for academic publication that will utilize the data to present the first qualitative over time study of online users of these public service sites. The panel element will allow us to gain a unique insight into how far an individual's visit to the site influenced subsequent activities and particularly the extent to which, by dealing with a personal problem or local concern they felt more able to deal with problems in their own lives and their neighbourhood/society more generally, how far they achieved things they could not otherwise have done, were better equipped to solve subsequent problems when they arose.

Potential impact
Over the last five years there have been an explosion in the number of websites that promise to help people become more democratically engaged, or more empowered as citizens. These civic 'self-help' websites are designed to help people undertake a range of important tasks that include contacting politicians, sending complaints to public bodies and making government more accountable and transparent by opening up information for public scrutiny. The British charity mySociety has been a global pioneer in this field, developing new kinds of service and running domestic websites with traffic of almost 5 million annual visitors. While we have evidence of who uses the site, how it is used and how often, we lack a detailed understanding of the subsequent and wider societal impact these services have on their visitors. This project will seek to provide this understanding through a systematic quantitative and qualitative study of mySociety users over a three month period. The work will benefit the following groups in several key ways:

* Social policy makers: Politicians and public servants would be given an important new source of evidence regarding the role that digital services and particularly these civic portals can play in improving the quality of public life and the health of communities. This is an area that has been underexplored to date due to lack of good quality data on the users of the sites and systematic analysis of their effects. If shown to have positive consequences for strengthening citizenship and increasing democratic accountability then the project would help policy makers to more efficiently channel government spending toward these types of initiative.

* Site developers: Innovators in the digital realm who run these sites lack clear, reliable evidence to assess what impact they are making and whether some types of facilities are better than others for promoting the outcomes they seek. This study will help them to pinpoint where to invest their resources to ensure maximum return on their investment.

* Funders, specifically philanthropic and public sector funders of innovative social projects need better evidence and comparable metrics to understand if their current investments in socially positive digital technologies are yielding the rewards that would be desired. This is an especially important group to serve, given that funding in these fields is at an all time high.

* Academics and researchers in the digital democracy and civic activity will gain access to a new and unique data source that will allow for a better understanding of the extent to which the internet and mobile technologies are or are not impacting on the quality of community life and democratic practices.

For more information on how we will reach these groups, please see the Pathways to impact document.